Proanthocyanidins in Cereals and Brassicaceae: A Cross-Species Approach on their Roles for Seed-Coat Biophysical Properties, Dormancy and Germination

Technical abstract
The aim of this project is to determine the mechanisms by which condensed tannins, or proanthocyanidins (PAs), present in the seed coat of many plant species determine coat-imposed seed dormancy as well as the speed and uniformity of seed germination. PAs are polymerised flavan-3-ols that are synthesized from flavonoid precursors in the integument, a maternal tissue which on maturation and cell death becomes the testa, or true seed coat. There are a number of hypotheses to explain the mechanisms through which PAs promote seed dormancy and inhibit germination. These include possible roles in determining the biophysical properties of the testa, including its mechanical strength/resistance and permeability to oxygen or plant hormones, and also the possibility that mobile PA precursors or metabolites may directly suppress embryo germination upon imbibition.

In previous projects we have developed materials and techniques that will allow us to directly test these various hypotheses in an eudicot and a monocot species. These include mutant and trangenic lines of cress (Lepidum sativum) and wheat (Triticum aestivum) with complete or partial lesions in the later steps of PA biosynthesis and also methods to directly measure puncture force, extensibility and permeability of the testa and other outer seed layers of our target species. These methods require a suitably large seed size which is met by the species under study and we have verified the feasibility of our techniques. In addition, we propose to investigate the processes in seed maturation during which PAs assembled in the vacuoles of integument cells become associated with the cell wall, and how this results in changes to its biophysical properties. We further propose to investigate how the PA-related biophysical properties are altered at different ambient temperatures during seed imbibition and how this affects embryo growth, coat dormancy and germination speed and uniformity.

Potential impact
Our research will not only generate new and deep scientific insight and fundamental advancements of academic interest, and will be published in internationally recognized peer-reviewed journals, it also has direct relevance to applied scientists and organizations including the crop breeding and seed industries. Broadleaf crop seeds (eudicots including Brassica crops, vegetables, spicy sprouts (cress), sugarbeet) and cereal grains (monocots including wheat and barley) are the beginning and the end of all important food supply chains. High-quality seeds are fundamental for the global seed industry with ca. $40 billion annual turnover. Germination and dormancy are key traits for crop plants, as they determine establishment in the field and the quality of the harvested product. Germination and dormancy are fundamental for adaptation mechanisms to changing environments, e.g. early stages in plant life-history and plant reproduction are especially vulnerable to abiotic stresses such as temperature extremes (climate change) and threaten food security. Pre-harvest sprouting (PHS) of cereals crops is a major problem in many parts of the world, with wet weather before harvest resulting in premature germination of grain and severe losses (ca. $1 billion annually) in crop quality and economic value.
The group of Prof. Gerhard Leubner (GL) has not only a strong track record in basic research, but also in applied projects in cooperation with seed industry, while Andy Phillips's (AP) laboratory has good relations with wheat breeders and has been involved in several projects with a strong commercial focus. Our results in this project are relevant for moving beyond to crops and for transfer of knowledge and techniques to seed industry, e.g. for coat-dormancy and seed technology (priming/pelleting/coating). Our current projects with seed industry include sugarbeet seed technology and Dr Tina Steinbrecher (TS) as a biomechanical engineer leads a project on the biomechanics of wheat grain milling. A collaboration application in the UK Agri-Tech Catalyst programme on vegetable seed priming is together with Germains Seed Technology (Norfolk, UK). This interaction with the seed industry will lead to fostering global economic performance and especially to enhanced economic competiveness of the UK seed industry.
The central scientific objective of our project is to provide fundamentally novel and comprehensive insight into the molecular mechanisms how proanthocyanidins (PAs) in the seed coats of a eudicot (cress) and a monocot (wheat) model match local demands (such as temperature) for seed germination timing. Dissemination pathways for this include applied seed conferences. GL was chairman/lead speaker at the tri-annual 29th ISTA (International Seed Testing Association) Congress 2010 in Cologne, Germany. ISTA sets seed testing rules and includes government bodies and institutes as members. AP and AH both presented work at the most recent International Symposium on PHS in Red Deer, Canada. GL is also the curator of The Seed Biology Place website (www.seedbiology.eu) which is internationally among the top-10 visited websites (ca. 700 visits/month) disseminating information about seed biology for research and education purposes. Seeds are fascinating and therefore have the potential to get the public interested in plants. To address the wider public we will actively contribute with talks, posters, and seed exhibitions/displays to outreach events at RHUL, RRes and UK botanical gardens. Seed biology will be fostered as a new focus at RHUL and in addition to teaching our outreach activities aim on attracting new students. The research assistants in our collaboration project will gain experience in interaction and communication across disciplines. Training and expertise in different techniques, including next-generation-sequencing and biophysical technologies, are needed in the seed technology industry, and will be delivered by this project.